Combining biosensing data with mathematical modelling to predict stem cell behaviour to improve cell manufacturing efficiency

Currently, many cellular therapeutics are cultured using labour-intensive, error-prone and costly methods of manufacture. Unicorn Biotechnologies has built an end-to-end fully automated system for the next generation of cell therapy manufacturing that decouples and streamlines human labour involvement. Leading to reduced cost of goods, improved production efficiency, quality and consistency. Enabling the low-cost democratisation of cell therapy manufacture and beyond to any cell-based biotherapeutic product. This project will bring together experts in biomanufacturing/hardware engineering and mathematical modellers to build fully autonomous "smart" bioproduction machines.